Training a Nanorobot to Build a Molecule

In the field of Scanning Probe Microscopy, a major roadblock for fully automating the process of imaging a surface is the need to constantly monitor and adjust the state of the probe mid-scan. This project hopes to build a functioning algorithm to modify this state without the need for human input